Mobilising the heritage of resilient settlement in the Iraqi Marshes as a model for environmental and cultural endurance in the face of climate change

Iraq’s marshes, the Middle East’s largest wetlands, occupy a conflicted position in archaeological and political imaginations. A succession of colonial and post-colonial?powers developed a vision of the marshes as agriculturally unproductive, inaccessible, and impossible to control. Consequently, the marshes were almost entirely overlooked in dominant discourses of Iraq’s past, which centred on interventional irrigation as the basis for thriving states and civilisations. A wave of public and scholarly interest in the lead up and aftermath of the Iraq War (2003) have, however, re-positioned the marshes as the cradle of the Urban Revolution, with the world’s earliest cities seen as developing within and around these biodiverse wetlands during the 4th Millennium BCE. This culminated in the marshes receiving UNESCO World Heritage status, recognised for their cultural and environmental value.

Despite this recent reframing, the region and its communities have perfected what James Scott (2009) refers to as ‘the act of not being governed’. Marsh communities (henceforth Ahwari) have always sought refuge from centralising powers in the marshes, from the Sealand Dynasty’s fight for independence from Babylon in the 2nd millennium BCE, to Iraqi army deserters during the Iran-Iraq War. Ahwari lifeways provide a unique ecological-based model of sustainable rurality, in contrast to extractive urbanism.

Human settlement in the marshes has always faced challenges from a difficult environment in constant change. In the past, the flood waters of the Tigris and Euphrates rivers led to enormous variation in water levels. The?Ahwari adapted by building artificial islands for their reed houses, which would rise and fall with the water. Ecologically more significant have been episodes of drastic human intervention, where water was diverted from the marshes for irrigation during the early Islamic period, returning when the Mongols destroyed this infrastructure. The Ottomans similarly undertook large-scale water management, both for agriculture and to suppress the marsh-based tribes who resisted Ottoman control, a tactic which pre-figured Saddam Hussein’s drainage of the marshes in the 1980s and 90s as a means of repression.

Although water was restored to the marshes after 2003, the region is once again critically threatened by climate change, dam building upstream, and over-extraction of water by the oilfields which encircle the marshes and are themselves a direct cause of climate change. Climate change has reduced the rainfall feeding the marshes but also increased evaporation through higher temperatures. Lower flow and higher evaporation lead to increased salinity, which is rapidly destroying the freshwater environment, biodiversity and the agro-pastoral base of Ahwari communities.

This project will study the changing relationship between settlement and environment in the Western Hamar marsh in deep-time perspective, analysing how past and contemporary communities have adapted and endured in the face of dramatic environmental change. The project will be a partnership between the Universities of Liverpool and Glasgow in the UK, the University of Al-Qadisiyah in Iraq, and the Nederlands Instituut voor het Nabije Oosten (NINO). It will employ a multi-disciplinary methodology, combining heritage, archaeology, geology, hydrology, and ethnography to build a long-term understanding of human life in the marshes and the strategies of adaption and resilience which emerged in response to crises. These holistic heritage-based narratives are intended as a tool to support policymakers to develop heritage- and ecology-based economic strategies that offset and ultimately replace the current reliance on destructive over-farming and oil extraction.